Shapley Value Skill Explainability in Hierarchical Reinforcement Learning

This project aims to create a Shapley value explanation framework for reinforcement learning (RL). Explanations can be used to build trust from users of AI and debug algorithms. The project will theoretically reformulate Shapley values for reinforcement learning, producing RL Shapley values. Then, computationally efficient approximations of RL Shapley values will be derived, to allow for real world applications. The utility of the RL Shapley values will be analysed using both simple and complex domains, with the aid of small scale user studies. Finally, the RL Shapley value explanation framework will be used to produce a novel comparison of the functionality of different hierarchical RL skills.